Life in Mexico: Reclaiming Frances Calderón de la Barca as a historian of the Conquest of Mexico

This project will explore how a lasting and impactful nineteenth century History of the Conquest of
Mexico incorporated contemporary European observations of Indigenous Mexican culture that helped to
create and perpetuate harmful ideas about 'conquered' peoples that endure today.
In 1842, Frances Calderón de la Barca, British wife of the first Spanish ambassador to Mexico since
Independence, published Life in Mexico: a series of letters written in English documenting her
experiences. Her friend and famed historian, William H. Prescott, encouraged this publication, but also
requested that Calderón procure sources and contacts for his History of the Conquest of Mexico (1843).
7 / 24
Considered a landmark work of scholarship, Prescott's History was integral in cementing notions of
European cultural superiority as key to the conquistadors' success (Clendinnen, 1991), ideas which are
still pervasive in the modern popular imagination.
Despite being incredibly popular and published widely in Britain, Spain, USA and Mexico, Calderón's Life
in Mexico has been omitted from the male-dominated historical landscape. Travel narratives by women
during the nineteenth century were often considered trivial and unscholarly by contemporaries (Leask,
1999). However, travel writing as an emerging field of historiography has opened up new approaches to
the genre, with Adriana Méndez Rodenas (2014) paving the way for the examination of female
transatlantic narratives in particular. Capitalising on this shift in historical methodologies, this project will
undertake a close comparative analysis of Frances Calderón de la Barca's letters and travel diaries
(available in the British Library; National Archives UK and Harvard's Houghton Library) and Prescott's
History, examining the influence that Calderón had on the narrative; tracing her influence further into the
wider historiography of the Conquest of Mexico. The research aims are
- to explore the marginalisation of women's voices in historical narratives.
- to assess how far Calderón's observations of nineteenth century Mexicans contributed to Prescott's
negative representation of sixteenth century Indigenous peoples during the Conquest.
- to examine how these narratives contributed to the continued oppression of 'conquered' peoples,
despite their apparent independence from their colonial 'masters'.
- to explore Calderón's role in perpetuating harmful ideas about Native inferiority and to contextualise
them using postcolonial methodologies to explore the nineteenth century European anxieties about
failing imperialism that contributed to a resurgence in 'conquest narratives'.
These early histories still contribute to racist tropes, such as the presentation of Indigenous civilisations
as 'ancient aliens' in recent popular media. Attempts to question these narratives are often met with
accusations of 'wokeness,' or even 're-writing history' due to a lack of widespread understanding about
how histories are created according to changing political landscapes, and the damage they can cause to
marginalised peoples. This project aims to deconstruct these concepts to help change public perceptions
and facilitate discourse through collaboration with public-facing cultural and educational partners linked
to my supervisory team, such as Mexicolore.co.uk and the Centre for Mexican Studies.
Year one will focus on secondary material; exploring published collections of primary sources, and
planning research trips for year two; with year three concentrating on re-drafting and submitting the
thesis.